Future Air - Southwest

The Future Air Southwest project is an innovative partnership between industry and local government seeking to accelerate the commercialisation of Advanced Air Mobility within the Southwest Region. Led by Daedal Research LLP alongside Isles of Scilly Skybus and Somerset Council, FAS will assess the commercial potential of regional Zero Emission flight and the potential benefits for regional transportation.

Isles of Scilly Skybus is the only commercial airline based in the region and operates year-round services to the Isles of Scilly.

Somerset Council leads the Southwest Future Flight Innovation Zone, based in Yeovil which brings together local government, higher education and the aerospace industry to accelerate the development of future flight technologies.

Daedal Research LLP is consultancy specialising in aviation decarbonisation and regional air mobility technologies.